Kit Keeper

Kit Keeper is a revolutionary student services business which provides an innovative solution to the issues students face when they have to vacate their accommodation.

It provides an all-inclusive by-box service includes boxes, transportation and storage. Students are forced to move their belongings from university to home every holiday, using self-storage or shipping to solve this issue. Traditional storage is expense and difficult to use for students as it requires removals van, purchasing of boxes and insurance. Kit Keeper provides a web-platform for easy to use storage and a full door-to-door experience.

Having proved the model locally and it's 3rd party outsourcing system nationally, Kit Keeper serves students all over the UK and is the official storage provider of 5 universities. Kit Keeper is developing its customer experience aiming to provide the easiest-to-use online storage and shipping platform for students, and using artificial intelligence to best allocate its orders to the most appropriate 3rd parties. They are working to leverage their position in the growing £200 million market to become the leading student storage and shipping company in the UK.